City, University of London and SMIDSY Limited

To develop a bike-share scheme Data Science platform. Data from the bike-share sensor technology will be collated, analysed, and modelled, using AI driven algorithms, offering insights and cost-reductions in two key areas: bike positioning/distribution and bike maintenance.